Cultural Heritage and Climate Change: An Interdisciplinary Consideration of Damage and Loss

Heritage is part of culture. Although it itself is fluid and can be lost, widespread loss can be devastating on a community- and individual-level. Both conflict and climate change can cause that. What are the effects on culture and remaining heritage? How does one plan to prevent loss or cope with future losses?
With one historical case study of loss due to conflict, to understand what can be learned, and one real-time of loss due to climate change, this interdisciplinary research will analyse the multi-faceted nature of loss of heritage due to climate change to benefit future generations and programming.
QUESTIONS
What knowledge from interdisciplinary perspectives on heritage loss due to conflict can be used to increase the sustainability of future strategies and programming for heritage loss due to climate change, and thus climate adaptation, by both governmental bodies and NGOs?
Sub-questions:
What characterises existing international and national approaches towards heritage loss due to conflict (international law, international relations, historic environment)?
Who are the pre-existing actors - governmental, non-governmental - in this field of heritage loss due to conflict? Do they also focus on climate change?
What themes re-occur across disciplines, regarding loss of heritage due to conflict, which might be useful for future planning on climate change?
How can these different perspectives and actors in their respective contexts be drawn together to offer more cohesive frameworks for understanding - and thus planning for - loss of damage, specifically due to climate change?